Staging Liberation: Women's Activism and Feminist Theatre (1968-1993)

Staging Liberation will provide the first comprehensive overview of the activities of 'fringe' feminist theatre companies from the beginning of the Women's Liberation Movement in 1968, until the last issue of Spare Rib, an influential second-wave magazine, in 1993.1 Due to the cyclical nature of prominent feminist debates, it has never been more important to look back and examine women's theatre history. One cannot help but see that when contemporary
feminist theatre is placed within the context of third-wave feminism, especially the 'Reclaim the Night' protests, the resemblance to the various activities during the Women's Liberation Movement is clear and remarkable.2
To date, the following monographs have explored the wider histories of British 'fringe' theatre: Michelene Wandor, Carry on Understudies (1986), Lizbeth Goodman, Contemporary Feminist Theatres: To Each Her Own (1993) and Graham Saunders, British Theatre Companies 1980-1994 (2015). As yet, there are no extensive overviews of feminist 'fringe' theatre that explores the different companies and performances as part of wider activism, and discusses the blurring of boundaries between street and stage. Michelene Wandor's approach in Carry on Understudies is solely textual: this thesis seeks to extend this approach by thinking beyond the playtext. A website which categorises these feminist theatre companies is Unfinished Histories. Whilst this source provides an excellent starting point, as it contributes overviews of theatre groups and recommends resources for researchers, more extensive analysis is needed.
By drawing on a range of archival resources, many of which are untouched, this thesis argues that in terms of feminist theatre, the boundaries of the space of performance and the space of protest merge into 'artistic activism.'3 This detailed history has not been written and these performances have not been recorded. Ultimately, this research aims to recover and analyse this rich and vibrant theatrical culture, which would otherwise be lost.